An antimicrobial self-seal coating for Vascular Access Grafts

ESP technology Ltd has developed an advanced new materials technology specifically to resolve the serious medical complication of post-needling bleeding from ePTFE vascular access grafts after haemodialysis. Our design concept is relatively simple and provides a logical solution - we employ proprietary fabrication techniques to coat the outside of the graft with a novel, inert and biocompatible, micro-cellular elastomer that reduces leakage from needling sites to negligible levels - yet our technological approach is highly innovative and scientifically sophisticated.

Our company is now seeking additional equity investment to fund the further development and scale-up of our methods and equipment for compatibility with the requirements of volume manufacture to relevant industry and Regulatory standards. A Launchpad grant would make an invaluable contribution to advancing our company significantly closer to the point of readiness for commercialisation of our technology.